AMMETEX - Advanced Materials and Metamaterial Structures for MetaTextiles

The AMMETEX project will investigate the feasibility of ‘MetaTextiles’ - prototyping electromagnetic

metamaterials including meta-textiles and meta-surfaces from a textile design-based perspective, using low

cost high performance print technologies and their associated nano scale printing inks. The aim is to explore

print techniques to achieve periodic textile surfaces that can be considered continuous and effective at specific

frequency bands. We will develop a practice-based method for ‘MetaTextiles’, supporting experimental textile

design approaches and novel materials and ink formulations versus normal approaches used in electronic and

electrical engineering.. The project will identify a feasible design and manufacturing solution and carry out a

simple proof of concept demonstrator to show the potential for applying MetaTextiles to high-speed mm-wave

communication links.

Finance Summary Table – How to complete this section

Please complete the information requested in the following table in accordance with the following notes.

Please ensure that the information provided is consistent with the applicable funding levels and eligible costs for yourg Public Project Summary